University of Salford and Manchester City Council

To develop a framework of best practice for off-site manufacture (OSM) in order to significantly increase housing delivery in the Greater Manchester (GM) context.